Starting School Study: Smartphones and Adolescent Risk and resilient factors for wellbeing when transitioning school

In the UK, early adolescence (ages 10-14) marks two major milestones: starting secondary school and acquiring a first smartphone. The transition from primary (ages 10-11) to secondary school (ages 11-12) brings new academic and social challenges alongside significant emotional, physical, and cognitive development. For some, this period heightens risks to mental health and wellbeing, with 1 in 5 young people aged 11-16 estimated to have a probable mental health disorder in 2022. At the same time, there is growing concern about the influence smartphones have on the mental health and wellbeing of adolescents. By the age of 12, smartphone ownership is nearly universal in the UK. However, research on adolescents under the age of 13 is lacking. Some evidence suggests smartphones could be detrimental to healthy emotional development, with gender and age as moderating factors. On the other hand, other research indicates phone-aided communication can foster feelings of connectedness with peers and school environments. Much of the controversy around the impact of smartphones on mental wellbeing stems a reliance on crude screentime measures and cross-sectional data. To address these shortcomings, this project will work with partner organisation, Breathe Education, to develop more effective ways to measure smartphone use in young adolescents, conduct a longitudinal quantitative analysis over the transition period to explore the associations between smartphone use and mental wellbeing, as well as a qualitative analysis gathering insights of how adolescents themselves explain this relationship. The findings of this project will offer valuable insights to educators, mental health professionals and policy makers, identifying how smartphone use may help or hinder adolescent development, leading to more effective policies around adolescent mental wellbeing and smartphone use.